Positronium Physics

An accumulation of trapped, low energy, positrons are released and accelerated into a porous silica film target, generating positronium (Ps) atoms. These Ps atoms are probed using a 243nm UV laser, exciting the Lyman-alpha transition. Excitation is observed via analysis of the annihilation lifetime of the Ps atom using a PWO scintillating crystal gamma ray detector. Monitoring the resulting effects and behaviour Positronium exhibits, upon probing with various laser properties, can provide detailed information about the system. E.g. determining the Doppler broadening linewidth via the wavelength being tuned through the Ps resonance and measuring the excitation signal. Proceeding from this are two possible paths that may be taken. The first leads to precision spectroscopy, evolving current and developing new techniques to improve the resolution of results. The second includes the utilising the small mass of cold Ps atoms and the laser cooling of ions to produce cold neutral atoms/molecules.